AutoTrip (Automated mileage claim system development)

Following
a successful ‘Proof of Market’ study undertaken with support from the Technology
Strategy Board’s Smart Scheme, a new company, AutoTrip Ltd, has been formed to exploit
our unique ‘cloud based’ business mileage monitoring system.
Inefficient management processes, compounded by the increasing cost of equipment, fuel and
labour, are impacting on business transport costs. This is creating a compelling economic
imperative for improved control, particularly over the ‘Grey Fleet’ – business mileage
undertaken using private vehicles.
AutoTrip aims to provide the UK’s first integrated cloud-based business mileage tracker and
management system. This combines ultra-low cost vehicle telematics with a new software tool
to fully automate mileage claims for employees and provide fleet managers with substantially
improved control of employee road travel.
The AutoTrip solution takes advantage of on-going reductions in telematics and wireless
communication costs to efficiently collect data on business mileage undertaken in private
vehicles. This data is transmitted to a secure system which automatically generates monthly
mileage claims for each individual user. Our background IP, lies in our proprietary onboard
telematics device (patent pending) which can disaggregate business and personal mileage;
assuring employee privacy for private usage.
The primary objective of this Proof of Concept project is to demonstrate the technical
performance and economic benefits of the “Alpha” device. The project will iteratively
develop and trial the device and monitoring systems in up to 25 vehicles. We will conduct
base-lining and usage monitoring to identify economic benefits to the pilot participants.
Overall, this Proof of Concept project will provide a showcase for the operation of the
AutoTrip technology and help establish a UK based company which will be well placed to
significantly reduce business travel costs within the £3.5 billion pound UK ‘Grey Fleet’
market